LECOROB

To increase the number of elderly living independently and to improve their quality of life, in this tender we present a novel care robot capable to autonomously assist elderly in perfoming various daily living activities. In our design we aim to provide elderly with both physical as well as social support while keeping their privacy and personal space preserved. A large part of our research will also be devoted to investigating safety regulations and making our solution safe for both elderly and their property. Finally, we plan to adapt our solution to be applicable in case of elderly suffering from ilnesses such as dementia or mobility problems. At first stage of our design process, with our partners from Zuyd University of Applied Sciencies that have long experience in application of technology in healthcare, we plan to perform large social study with independently living elderly to define functional and usability requirements for the care robot design.
Using our previous experience in personal robot design from TU Delft Biorobotics Lab, we propose a very affordable robot with limited complexity but able to perform various household tasks. The robot will be equipped with a head and neck used for information acquisition and sensing, a mobile base, an arm with an underactuated gripper able to grasp almost any object no matter its shape or weight and a sliding torso to be able to manipulate at various heights. To allow for easy transfer of elderly, body will be expended with handles so that a robot can be transformed into the autonomous rollator.
Regrarding the software functionality, we propose variaty of individual modules responsible for main actions of the robot performing household tasks. These include navigation, manipulation, speech recognition, face recognition, object recognition as well as person tracking and action recogniton. Each individual module directly interacts with the low-level control layer. Additional functions for online learning of users and objects are provided to allow the robot to adapt to the novel environment. Also high level planner that will autonomously plan the actions of the robot dependent of the user behaviour will be provided.
Very intuative and easy to use intrerface for user-robot interaction is proposed. Both remote control as well as the fully autonomous behaviour will be given and the users can control robot either through tablet or speech interface. Special attention will be given to elderly with hearing and visual difficulties. Also special attention is given to the safetly of proposed solution.
Finally, with experience of our partner Lobeco we plan to bring introduced care robot to the large market.